Sustainable Capillary Iron Project

Morphy Richards (MR) will work with Sentec and IDC to create a more sustainable, energy efficient, longer life iron, where new design, manufacturing, in-use and business aspects are all strategized, with the aim of transference of aspects to other small appliances by MR. This project aims to reduce carbon footprint, metal, plastics & water use four-fold by reducing energy consumption by 50-80% and water consumption by 50%, making it lighter, modular, with less thermal duty & thus no lime scale & longer product life. The objectives are to reduce lifelong product energy consumption and increase product life by challenging design and lowering thermal duty. The proposed new iron will consider relocating manufacture to the UK, & use: standard/modular components, design to last and for disassembly, energy efficient ways of heating the soleplate, recycled materials, alternative manufacturing technologies, and new business models and reverse logistics & cascades. All changes result in a move to a circular economy for the iron, and thus other appliances. The project will last 18 months and cost £300k